Granular Propellant Injection

Launch vehicles currently use solid or liquid propellants. When solid propellants are used, these are typically combusted in a large singular block called a fuel grain. Systems such as these lack the ability to effectively throttle the notional "engine" in real time or the ability to restart. If the rate at which solid fuel was burned could be controlled, this would allow for a more versatile engine.

Additionally, in hybrid or liquid propellant engines, the storage of gases and liquids can induce a significant volumetric penalty and potential weight penalty depending on the substance being stored. Storage of solids eliminates the pressure as well as the potential chemical and temperature requirements of a given storage tank, thus saving weight and sometimes complexity. This may also prove to be beneficial in preparing for launch as solid fuels do not require any cooling and consequently can be stored safely for longer periods of time prior to a launch, thus eliminating launch complexity. A granular storage container could use materials which otherwise may be unsuitable for gaseous and liquid storage. The ability to refuel on the moon and Mars may therefore become a possibility should the fuel source be available for mining in such missions.

The research idea. The ability to combust solid material within ramjet, scramjet, and rocket propulsion is beneficial as it increases the operating performance of these types of "engines". Powdered fuel injection is a topic of current research and is investigated mainly on a theoretical chemical basis with some practical experiments also taking place. This research proposes the creation of a mechanical system that can utilise injection processes such as ultrasonics to achieve the desired granular mass flow rate. An alternative method would be to use ambient air to initiate fluidization of particles and allow fluid like flow to occur.

State of the art. This technology has been researched over many decades, however, in the past year, studies have discussed the potential application of a granular fuel injection system for use in scramjet propulsion technology. Pneumatically driven piston systems using gas as a flowing carrier (Ding, 2023) have also been explored in relation to scramjet propulsion technology. Other methods have been explored (Ismail, 2012), however, most of the methods previously developed involve some gas addition to improve the flow rate of the granular fuel. The abrasion characteristics of using such a system must be considered, however, this may be avoided if the granules are suitably conveyed. Research has also been carried out on the use of Boron as a solid fuel for application in scramjet propulsion systems due to its higher combustion heat, making it more suitable for high-speed combustion applications, while solid fuels also reduce the complexity of piping typically required in such systems (Zhao, 2022).

Methodology. To execute this project, multiple methods of fluidising a granular substance would be tested, as well as using different substances to determine the most suitable. These would be tested in different injection manifolds constructed with transparent materials where possible to track the flow of particles. The flow rate, rate of abrasion, and dispersion of particles would be tested to measure the effectiveness of each injection method.

1. Particle conveyors will be designed to allow different particle types and sizes to be fed through an injector.

2. Multiple injector designs will be tested with different particle conveyors and granular substances.

3. The design of each component will be made modular where possible to allow testing of multiple combinations.

4. Injection systems will also be designed to be used with a test engine to determine the suitability of each injection method within an active system.

5. The flow physics of each model will be tested in CFD prior to experimental testing to ensure an optimal design ha